Experimental Methods for Exploring Environmental Encounters

It is well recognized that a host of aesthetic strategies - from artistic practice to visual culture more broadly - respond to and even move for action in the face of current environmental change and ecological crises. A key question remains however; "how do the environmental encounters configured by critical art contribute to alternative ecological imaginaries and futures, and foster practices of environmental citizenship?" That this question remains largely unanswered is the result of i) the lack of research methods for exploring the environmental encounters configured by art, and ii) the need for a more sophisticated querying of the components of these cultural experiences, to ask, in short, how does art go to work in the world?

The need to query the nature of art's audiencing and the environmental encounters it can catalyse -simply put the experiences of environmental art- has become a common refrain across communities concerned with the transformative possibilities of these arts practices. This includes diverse groups of artists, art theorists, geographers, environmental scientists, and museum professionals and arts and sciences institutions. Working alongside 2 partner organizations who develop art-science collaborations (Arts Catalyst, London, and Swiss artists-in-labs, Zurich) this RDA responds to these issues by way of a 3-phase project, guided by 2 key aims:

1) To experiment with methods through which to explore the environmental encounters catalysed by art works and their accompanying programming
2) To conceptualize these encounters and the 'components' of cultural experience that constitute them

In addressing these aims the proposed RDA extends the PI's previous work on the transformative effects of art, and responds to specific questions raised by 2 previous research grants on which she worked, exploring respectively, the 'Cultural Geographies of Landscape Art' and 'Art-Science Collaborations: Bodies and Environments.' The latter, an AHRC-NSF funded project, was an international multi-sited ethnography of 6 art-science projects, including the 2 partner organizations. It explored how these projects transformed the subjectivities, knowledge and practices of artists and scientists involved. Emerging during this study, but beyond its scope, was a set of further questions concerning how art-science collaborations go to work on their audiences.
As well as having an intellectual force regarding conceptualizing the experiencing and 'work' of art, such questions are highly relevant at a time when multiple stake-holders across the arts and sciences are looking to justify funding, and enhance the benefits of their projects, especially with respect to questions of science communication and engagement. Further, and as with the arts sector more broadly, there is a need to substantiate the often anecdotal evidence upon which claims of environmental arts' impacts rest, as well as, interestingly, a desire to critically reflect on the very ideas of 'evidence' and 'evaluation' that circulate in current funding and policy contexts. The hope across the sector is for the evolution of ideas that are more responsive to the particular aesthetic, social, institutional and political conditions of these projects and organizational ways of working.

In response to these issues the RDA unfolds in 3 phases:
Phase 1 Organisational Consultation
Ethnographic work with partner organisations exploring ideas of evaluation, evidence, environmental encounter, and the existing methods used to examine audience engagement.
Phase 2 Methodological Experimentation
Developing and testing an assemblage of methods to explore the environmental encounters constituted by art, including ethnographic, visual and participatory techniques, and the use of social media.
Phase 3 Conceptual Reflections:
Drawing together results with theoretical ideas of art and transformation, and disseminating findings to academic and non-academic audiences.

Potential impact
This project will most immediately reach, and potentially impact upon, the following beyond-academic audiences:

1) The two partner organisations: Arts Catalyst and Swiss artists-in-labs:
The PI's existing research with the partners identified a series of questions/demands that this RDA begins to address. Principally these concern: i) evidence and understanding of art-science projects' audience engagement ii) the research methods needed for such understandings iii) issues around the existing ideas of 'evidence' and 'evaluation' these organisations have to work with.

2)Stakeholders in art-science and the wider art and environment community: eg. PI's and partners' networks including The Wellcome Trust, Natural History Museum, Science Gallery (Dublin), Science Museum, Cape Farewell, Art-Science Museum (Singapore).
Conversations during the PI's past research indicate that the issues of the RDA's partners are common to a range of other stakeholders. This community will benefit from the evidence base and the experimental methods regarding environmental encounters that the RDA will develop, potentially utilising this in grant and project development, and adapting the methods assemblage for their own 'evaluations' where appropriate.

3) Policy makers, funders and science communicators concerned with evidencing and evaluating art-science projects: eg. PI's and partners' networks including Science et Cité (Switzerland); British Council; Dana Centre; Arts Council England.
The intermediaries who fund and commission art-science projects and science communication/engagement practitioners keen to explore the possiblities of the arts will also benefit from the evidence base, experimental methods and critical thinking around 'evidence' and 'evaluation' the RDA will deliver.

Pathways to Impact:
Learning lessons from previous research the RDA will pair targeted activities at the culmination of the grant with opportunities for knowledge exchange and impact during its lifetime. This is important to ensure maximum benefit for the 2 partner organisations. Further, the PI's existing international art-science world networks together with the partners' networks will ensure a wide circulation of findings.

1) Social Media Strategy:
The RDA will launch a professionally designed website and a dedicated blog, as well as using Twitter and Tumblr. In addition to promoting the research, these tools will develop ongoing discussions with partner organisations and others, and feed-back preliminary results and emerging ideas during the RDA life-span

2) Research seminars with partner organisations during phase 1 of the project:
Stimulated by readings and artefacts these seminars will discuss ideas of 'evidence,' 'evaluation' and 'encounter', building partner research capacity and contributing to their strategic planning. Key reflections will be posted on the blog after the events.

3) Interim report 'Encounter, Evidence and Evaluation' from phase 1, posted on blog and circulated through PI's and partners' networks.

4) Final seminars with partner organisations to feedback and discuss results.

5) 1/2 day workshop (London) invited participants from PI's networks will include representatives from Cape Farewell; Wellcome Trust; Natural History Museum; Science Museum, Science Gallery; Royal Geographical Society; National Maritime Museum.

6) Final report, including material on experimental methods, evidence base and reflections on encounters, evidence and evaluation will be posted on the RDA website, partners' websites and widely circulated.

7) Commentaries for Nature Climate Change and Leonardo. To publicise RDA findings to wider audiences in art, science and science communication/engagement the PI will write 2 commentary papers. The paper for Nature Climate Change will respond to both ongoing discussions in that journal and the Nature editor's request that the PI keep them informed of her ongoing research in this area.